Machine learning to understand brain development

The number of premature babies born in the UK each year is increasing. Although improving medical care has ensured that many more of these infants now survive, a large proportion go on to develop some form of disability in early childhood. These disabilities include problems with walking and mobility, but the most common problems are cognitive and behavioural abnormalities including those seen in Attention Deficit and Hyperactivity Disorder (ADHD) or autism. Some research suggests that these conditions may be due to disrupted brain development in the period before normal full term birth.

Consequently a detailed understanding of how the brain develops in the interval close to birth has the potential to uncover the basis of a number of pervasive neurological disorders. Magnetic resonance imaging provides a tool to capture clear and detailed images of the brain, even at this young age, and with advanced techniques can provide information on the microscopic tissue organisation and connections within the brain. This project aims to characterise early brain development in premature infants by combining information relating to the size, shape, appearance and connectivity of the brain using multi-dimensional statistical analysis. The MRI data to be used will include information on how the children function at 2 years of age so we can determine what changes in the brain underlie behavioural and cognitive problems.

This work will provide insight into the detection and diagnosis of altered brain development and provide important early information that can predict how they develop in the future. It will also provide ways to test future therapies to treat this at-risk population.

Technical abstract
We will analyse images acquired from 820 preterm infants (as part of ePrime) and an existing dataset of 50 control infants. Network characterisation will be performed using graph theoretical approaches and combined with measures of shape and appearance (Bullmore and Sporns 2009, Aljabar et al. 2011). Techniques for mapping low-dimensional manifold representations of high-dimensional datasets will be optimised and applied to provide a more complete characterisation of the developing brain-comprising anatomy on a macro- and micro-scale and functional development of neural networks.

Using these techniques, features will be extracted that describe the influences of prematurity at birth, and a number of potentially modifiable perinatal risk factors, including postnatal sepsis (Adams-Chapman and Stoll 2006) and neonatal respiratory morbidity (Doyle and Anderson 2010), on the developing brain. This will be performed with post hoc comparisons of image-derived data with clinical metadata collected as part of the ongoing image acquisition project and by incorporating the metadata into the models provided by manifold learning (Wolz et al. 2011). In addition, we aim to identify early markers of poor neurodevelopment outcome. Outcome data will be available for the full cohort after two years and will be used to assess the predictive power of the machine learning techniques described above.

By combining a unique dataset, advanced imaging and high-level, exploratory statistical analysis this project will identify potential biomarkers for future developmental performance and provide tools for assessing efficacy of therapeutic intervention in this at-risk population.

Adams-Chapman I, Stoll BJ. 2006. Curr Opin Infect Dis 19:290-297
Aljabar P et al. 2011. IEEE Trans Med Imaging: doi:10.1109/TMI.2011.2162529
Bullmore E, Sporns O. 2009. Nat Rev Neurosci 10:186-198
Doyle LW, Anderson PJ. 2010. Neonatology 97:388-394
Wolz R et al. 2011. ISBI: From Nano to Macro 1:1637-1640

Potential impact
This project has the potential to contribute to reducing the profound risk of severe neurological disabilities and neurocognitive deficits associated with preterm birth. These wide-ranging and long-term consequences represent a significant burden to health and education services, yet the aetiology of the most prevalent cognitive and behavioural disorders remain unclear. Advances in understanding brain development in this population and demonstrable predictive power provided by neuroinformatic approaches will establish qualified early imaging biomarkers of subsequent neurodevelopmental performance in these infants. In addition, it will allow the efficacy of neuroprotective therapies to be established at an early stage and thus reduce the burden on these children, their families and on health care providers.

This large dataset from 820 preterm infants with associated outcome data offers an unparalleled opportunity to develop and evaluate the prognostic value of manifold learning analysis approaches to neonatal MR imaging data. The perinatal clinical characteristics of the infants will be well characterised and documented, enabling the impact of exposure to, for example post-natal sepsis or respiratory morbidity, on brain development to be studied.

This project, therefore, has the potential to

i. develop the most advanced imaging analysis tools,
ii. assess perinatal factors affecting brain development in preterm infants and
iii. correlate these findings with early neurodevelopmental performance.

The analysis tools developed during this project will be of use to clinicians, imagers and researchers in future studies.